Journey planner real-time updating / turn delays

Addition to a cycle journey planner engine using open data of: (a) real-time updates (so that changes to data are reflected within minutes) and/or (b) modelling of turn delays (due to loss of momentum and traffic delays) in order to produce a more accurate reflection of a user's best route.